Probabilistic graph-to-graph model for reaction prediction and retrosynthetic route prediction

This project aims to develop machine learning methodologies that predict the outcomes of chemical reaction given reagent and reactant. We also aim solve the inverse problem of devising a sequence of reactions to make a target compound from simple starting materials.